Partner choice and behavioural variation in social networks

For many species, the social environment can profoundly impact the health and survival of individuals. For instance, across vertebrates, individuals who are socially isolated die younger than individuals who are well connected to their social networks. But how the relationship between social connectivity and biological outcomes comes about it less well understood. One possibility is that having a variety of different types of social partners allows individuals to respond to the variable challenges they face in the environment. This could mean that an individual's choice of partners is important, but so too are their behaviours toward those seeking them as possible partners. In this project, we will explore the link between an individual's choice of partners and their behaviour. Individuals might tend associate with partners who have either similar or complimentary behaviour. The best way to understand the links between individual behaviour and partner choice is to make computational models of social networks that can be tested with empirical data from social animals. The student will learn to carry out analyses of simulated and real social networks with some of the pioneers in the field. They will also develop skills in computational modelling and game theory to make predictions that can be tested with real data. The project will focus on the causality between partner choice and individual behaviour, drawing on game theoretical approaches and network theory. Supplementary to theoretical models and analysis of empirical social networks, the student can also carry out behavioural experiments in the aquarium facility at the University of Bristol with Prof. Ioannou. Here, social networks can be quantified in three-spined sticklebacks and compared to individual behavioural types.